University of Glasgow and Shandon Diagnostics Limited KTP 21_22 R3

To enhance the operability of medical diagnostic tools using a combination of reliability testing, system automation and increased use of condition monitoring.